University of Lincoln and Warden Agri Limited

To establish a scientific framework for analysing food waste products by identifying new market opportunities for developing novel, safe and sustainable products. To extend the current business ecosystem to include processing, manufacturing and validation of these opportunities.